Improving Forecasts of Ecological Community Dynamics in Unobserved Environments

Natural ecosystems comprise a multitude of species, each responding to environmental conditions and interacting with others. This complexity poses deep, yet exciting, challenges for understanding how populations will change through time. Mathematical models are ecologists’ core tools to capture this complexity and potentially forecast dynamics. However, applying models to shifting climatic conditions presents tough challenges when we cannot necessarily observe species interacting in environments corresponding to projected future scenarios. This growing need for model transferability, rather than just accurately reproducing past dynamics, disrupts the classic model-building paradigms and trade-offs that have been established within ecology. Unfortunately, by the time most forecasts can be tested, it will be too late. We need to know how forecasts will perform now, and how to make them better. My fellowship will determine how ecological complexity in a changing world is best captured with models. It will combine experiments, simulations and database analysis to answer core questions about forecasts in different situations: how to optimise model complexity, which processes to model, and how can they be applied to real-world situations?
In my first research strand, I will directly test alternative forecasting approaches in a series of prediction challenges using a laboratory community of Drosophila fly species and their natural enemies. Species in this community are sensitive to temperature shifts and have short generation times, allowing climate-change to be ‘fast-forwarded’ under controlled and replicated conditions. I will run a forecasting tournament to assess the capacity of mechanistic, theoretical and correlative predictive frameworks to predict responses to temperatures warmer than those observed in the data used to train the models. By experimentally varying aspects of biological and environmental diversity I will be able to compare and understand the transferability of different modelling approaches for how communities will reconfigure under warming.
A key constraint on ecological forecasting is that there are more ecological processes than could ever be feasibly parameterised. To prioritise research efforts, in a second strand of research I will build a framework to quantitatively compare the relevance of core classes of ecological processes (including competition, environmental fluctuations, population structure and trait changes) on modelled time-to-extirpation across diverse ecosystems. I will apply this to existing parametrised systems and seek to identify features of communities that determine the relative contribution of each process with the ultimate objective of facilitating the pre-emptive prioritisation of research effort.
To build the real-world applicability of this research I will develop new tools to explore the predictability of ecological dynamics in long-term observations, building on lessons learnt in the other parts of the project. I will harness the effect of environmental variation within existing ecological datasets of rapidly responding species to test the potential for extrapolating ecological dynamics from ‘normal’ years into relatively extreme scenarios. I will build new mathematical methods that are applicable to shorter time series to assess the inherent randomness and hence upper ceiling of potential predictability in different communities. Lastly, I will investigate how results from across the project can be applied to best improve capacity to forecast the response of biodiversity indicators to alternative policy options and interpret diverging predictions.
Working across scales and systems, my project will bring new data and insights to the central challenge of community ecology, better equipping us to tackle the demanding complexity of altered ecosystem dynamics.